Investigation of Power Analysis Attacks

This research proposal aims to scrutinize the application and to expand the theory of power analysis attacks. Power analysis attacks allow the extraction of secret information from smart cards and other cryptographic devices. Smart cards are used in many applications including banking, mobile communications, pay TV, and electronic signatures. In all these applications, the security of the smart cards is of crucial importance.In the proposed research, emphasis will be on advanced power analysis techniques. These techniques use sophisticated statistical tools in order to reveal the key given only a very limited number of power traces. This is important in applications in which it is assumed that the attacker has only very limited access to the device during the attack. Studying such advanced techniques is also important because the only way to defend against power analysis attacks is to understand them thoroughly. Consequently, the first project goal is to investigate (advanced) power analysis attacks. The second project goal is to look at definitions for security in the context of power analysis attacks. The third project goals unites the first and the second goal: it aims at cryptographic implementations that are secure against certain classes of power analysis attacks.